Feasibility study for Bear Abouts: a multi-sensory digital storybook

Bear Abouts explores new ways of storytelling in mobile devices, mixing physical and digital components,

highlighting opportunities for the future of digital narratives and publishing. Intended to recapture the magic of

physical interaction that the proliferation of smartphones threatens to deaden, Bear Abouts is a digital/paper

hybrid book that gives kids the power to create and influence stories.

During this project I will focus on product development (storytelling, user testing, and interaction and

engagement) and explore market potential (distribution, financial research). By the end of this study I will be in

a position to seek further investment, either through private or public sectors, or through a crowdfunded

campaign.